The application of Artificial Intelligence to enhance the interpretation of project management data, reduce risks and costs whilst driving efficiency improvements in the construction industry

Hivemap is a UK-based SME developing artificial intelligence software for the construction industry. Construction project managers are inundated with data and make complex decisions daily, but it is difficult to apply the wealth of project information to make the right decisions. Hivemap is a data-science-as-service software platform that will use artificial intelligence to anticipate problems early enough to prevent wasteful and costly mistakes. Data will be collated from many sources and presented visually. This will improve the percentage of construction projects completed on time and within budget; it will also have significant environmental benefits.